AIMIE (Automated International Market Intelligence Export)

Starting to export for the first time to a new market comes with fear, uncertainty and doubt. Knitting together traditional market datasets using traditional ‘structured-data’ technology is next to impossible. Growth Intelligence understands this well and is passionate to develop novel technology that will allow businesses, particularly SMEs, a holistic view of global demand in a fast & cost-effective way. This project’s Automated International MI Engine (AIMIE) will provide the first real-time view of international demand, tailored specifically at the SME using the service. A visual dashboard will give UK SMEs accurate, timely, affordable MI to exploit new global markets. AIMIE will be the fastest and most cost efficient solution and generate real-time, client-specific market insights; a novel improvement on current state-of-art. AIMIE will be a one-stop-shop for international MI, enabling clients to do highly effective targeted marketing and maximise their marketing RoI. AIMIE will position GI ahead of the competition. With the uncertainty surrounding Brexit, AIMIE will enable UK companies to rapidly identify and strategically develop new international markets confidently.